Nailpad

Nailpad Limited is UK based company developing an innovative consumer product to assist females painting their nails. This application to Innovate UK is in support of expert product design and IP guidance to finalise the design and IP protection ready for high-volume manufacture.